Ultra-intense laser-plasma interactions: Application of machine learning

High-power laser-driven ion accelerators offer unique beam properties with transformative potential in science, medicine, security, and manufacturing. However, achieving stability and control of these sources remains a major challenge. Traditional research relies on single-shot experiments with limited parameter exploration. The emergence of high-repetition-rate lasers and advances in high-performance computing now enable data collection at an unprecedented scale, allowing for real-time statistical analysis and machine learning applications. This project aims to develop deep neural network (DNN) models to optimise, stabilise, and control laser-driven ion beams. Key objectives include: 1. Developing a DNN surrogate model trained on simulation data to predict optimal laser and target conditions. 2. Training the model using extensive particle-in-cell (PIC) simulations performed with the EPOCH code on HPC machines. 3. Demonstrating model-guided optimisation through live experiments at high-power laser facilities. 4. Investigating laser-plasma interactions to refine predictive capabilities and enhance beam control. The student will gain expertise in laser-plasma physics, numerical simulations, machine learning, and experimental techniques. The machine learning approach will be tested in live experiments using the SCAPA 350TW laser, with potential application to the EPAC laser. This project will drive more efficient use of laser facilities and benefit a broad user community.